MediaGamma's Bidder Project

Online advertising is one of the fastest growing industries. The demand for automation and
optimisation have been the key drivers in the adoption of real time bidding (RTB), which
mimics stock spot exchanges and uses computer algorithms to automatically buy display
(banner) ads instantly via an auction mechanism between buyers (advertisers) and sellers
(publishers) for the immediate delivery of an ad. As such, RTB has fundamentally changed
the landscape of the digital media market by scaling the buying process across a large number
of available inventories (ad slots). The “re-targeting” phenomenon whereby an advertiser
shows an ad after a user has shown interest in a product marks a shift from buyers targeting
contextual data (a financial news site means a user is focused on finance) to buying based on
the user’s actual intent (adding a product to a shopping cart but not purchasing for instance).
MediaGamma is a pioneer in using financial methods for online advertising and operates the
world’s first automated futures ad exchange for online display advertising. The Bidder
Project, formally “Data-Driven Bid Optimisation for Unified Online Media Buying”, responds
to the need for automation and optimisation and make use of large scale transaction data being
collected by MediaGamma and create a cloud-based, per impression bid optimisation toolbox
and customisable demand side platform (DSP), assisting ad agencies and advertisers to better
utilise their campaign budgets, and target their audience at an impression level. We shall
apply state of the art financial risk modelling, optimal feedback control and statistical online
machine learning techniques to devise various optimal bid strategies to help advertisers make
data-based decisions. An analogy in finance would be algorithmic “high frequency trading”,
which utilises big data and intelligent algorithms to initiate the orders in seconds or fractions
of a second, without human intervention.